The substantive representation of sub-state territorial areas in the UK House of Commons

Analysis of roles performed by elected representatives has made an important contribution to
legislative studies (Blomgren and Rozenberg 2012). A major strand within this literature is
concerned with the extent to which representatives act as advocates for territorial units. Electoral
constituencies are the units that have usually been focused on (e.g. Blidook 2013, Fenno 1978,
Norton 1997), but it has been acknowledged that representatives may also seek to act as
advocates for larger sub-state territorial areas such as nations and regions (Andrè, Depauw and
Deschouwer 2016, Wahlke et al. 1962). There has been little empirical work examining territorial
advocacy for units of this type. However, research in this area has the potential to offer many
valuable insights into how members of legislatures view and perform their roles, and could
produce particularly important findings concerning institutional dynamics in multi-level political
systems.